Gravitational waves from cosmic strings

If present in the early Universe, topological defects such as cosmic strings produce a stochastic background of gravitational waves (GWs) that is potentially observable in future searches and which could give insights into the cosmological history of the Universe and theories of particle physics at energy scales far above any accessible in colliders. A reliable prediction of the expected signals is therefore crucial. The aim of the project is to determine the GW signals from local strings, i.e. those associated to spontaneous breaking of a gauge symmetry. There is currently disagreement between groups doing simulations, who claim that the strings dominantly emit energy to heavy modes that have masses of order the symmetry breaking scale, and groups analysing the effective Nambu-Goto description of strings who claim the emission is dominantly to GWs. These two possibilities lead to dramatically different signals and observability. We aim to reconcile these differing result by identifying the processes that lead to the production of heavy modes and, for the first time, extrapolating in the scale separation between the string core size and the Hubble parameter. From preliminary study, one plausible possibility is that emission is dominantly to heavy modes at small scale separation as can be accessed in field theoretic simulations; but will be dominantly to gravitational waves at sufficiently large scale separation. If such an expectation holds, we will aim to reliably predict that scale separation when the transition occurs and determine the implications for GW searches. To do so, we will study the relative energy emission to GWs vs heavy modes as a function of scale separation, and extract the functional dependence. A possible extension is to reliably determine, or at least give a solid understanding of the uncertainty on, the GW signals from phase transitions. Again, current results are directly extracted from simulations, despite these being factors of 10^18 away from the physically relevant scale separations (e.g. between the bubble wall thickness and the Hubble parameter at the time of th phase transition). The results will have impact on the interpretation of gravitational wave search data from pulsar timing arrays (in particular, nanograv and the upcoming square kilometer array), the future LISA space based interferometer, and new approaches such as atom interferometery. There will also be impact on the particle physics community by enabling reliable predictions of the observation signals of beyond standard model scenarions.

The project falls within the STFC particle physics research area.